Day1: A Contextually Aware Mobile Application to revolutionise attribution in the UK rail industry

Despite improvements over the past 10 years, the punctuality of trains in the UK is far from
satisfactory with figures published by Network Rail (NR) indicating that during 2011/12, only
69.8% of trains arrived within 59 seconds of schedule, with only 59.7% of long-distance rail
services classified as on time. The punctuality of trains is a major issue not only for
passengers but also the Train Operating Companies (TOC’s) & NR who face substantial
financial penalties for failure to meet performance targets.
At present the process of giving reasons for delays and the analysis to improve performance, also known as attribution, is complex. Attribution involves bringing together information from different data streams on length of delays. The collection of information within the present attribution process is made difficult as the reasons for delays are not caught in real time. Also delays are not recorded until they rise above a 3 minute threshold. This not only results in a failure to correctly inform the passengers but most importantly prevents informed decisions to be made regarding performance improvements
With support from the TSB, Datasys aim to address this issue through the development of a pre-production prototype of a novel mobile application that will be integrated into the present system architecture. The resulting ‘Day 1’ system prompts users to attribute reasons for both above and sub-threshold delays at the time of their occurrence. The application will be contextually aware and therefore prompt the right user in the right location at the right time for the pertinent information. This will allow for better analysis and will impact on performance leading to greater levels of punctuality, reduced fines & greater levels of customer satisfaction. This application will be configurable to allow the easy adoption by numerous train companies over a wide range of devices with potential application in other transport sectors eg Aviation.